Development of realtime tools for source material feeding video to video generative AI models

The development of realtime video generation as source material for video to video generative AI models. This will enable fine input detail for the use of generative AI video tools